Cloud Security App

The provision of cloud access to various software as a service. This saves clients costs in having their own servers and huge fees for server licences for software. There is however, the need for the security of the portal to be enhanced to gain the confidence of users. Hence we are seeking the innovation voucher to help us implement a two factor authentication to make it more robust